UKCRC Joint Funders Tissue Directory and Coordination Centre

Summary of Aims and Delivery
The main aim of our Coordination Centre is to provide strong leadership in realising the UKCRC
Funders' Vision for Human Tissue Resources1, by increasing the quality, visibility and accessibility of
the UK's world class specimen and cohort collections for academic and commercial researchers. Four
concepts will form the foundation of our vision: (1) to identify the current limitation to optimal
biobanking amongst a wide range of stakeholders and custodians of research samples; (2) to reach
consensus on optimal solutions to those issues; (3) to implement the changes through three Work
Streams, informatics, harmonisation and engagement; (4) to evaluate project outputs and identify
future needs. The project will bring together UCL and University of Nottingham, to provide a worldclass
environment with wide-ranging engagement of experts from internationally renowned
biobanks.
The Coordination Centre will be based in the UCL Office of the Vice Provost for Health and will be led
by Anne Carter who has a strong track record of engaging with biobanking communities to deliver
harmonisation and standardisation strategies. This strategic positioning will ensure the centre's
objectivity by embedding it within an environment already experienced in dealing with multiple
institutional interests across organisations such as UCL Partners and UCL Bioresource. The
informatics development and database will be hosted within the University of Nottingham Advanced
Data Analysis Centre. Our partnership will align an unrivalled combination of world leading academic
institutions, with expertise in coordinating national biobanking initiatives, developing novel
biobanking IT systems, and leading public/patient/stakeholder engagement, as demonstrated by the
letters of support in Appendix I. The project will also bring together a wide and diverse range of
biobanks and internationally recognised researchers in informatics and 'omics' activities, for
example, cancer biobanks, eye banks, dental banks, a range of biobanks at the Institute of Child
Health and Institute of Neurology and a collection of large cohort studies in healthy and disease
populations.
Our main deliverable will be the development of a robust and scalable web based informatics
platform with simple functionality, which will be used to link and disseminate information on the
informatics, harmonisation and engagement work streams. Success will depend on effectively
engaging researchers, biosample collections, the public, regulators and policy makers, so as to
develop an agreed, unified system for the UK. Biobanking groups will benefit by understanding and
being actively involved in developing a pan-UK system, allowing reliable exchange of human
biospecimens and associated clinical data. Researchers will gain from increased visibility of, and
ease of access to appropriate quality assured samples and data, whilst funders will avoid supporting
unnecessary bioresources. We will deliver a biobanking system appropriate for international
biobanking collaboration.